Using Computational Time-Dependent Ginzburg-Landau Theory to calculate & visualise the current density of high-field superconductors in fusion tokamak

Superconductivity is one of the most interesting and dynamic areas in science. Research at Durham involves both basic and applied aspects of superconductivity and fusion energy. The central themes of our research are to investigate high field superconductors and how applied superconductivity can impact on the design and operation of fusion tokamaks. The aim of the PhD. research is understanding superconductivity and the critical current carrying capacity of superconducting materials which is important for all high field applications including accelerator magnets, MRI body scanners and fusion applications. The facilities used are the high magnetic field systems in Durham and the fabrications facilities.